Systems Integration - 'HARVEST'

Planning and scheduling of the use of machines and personnel for the processing and
manufacture of perishable food products is, in most food plants, a manually intensive activity.
Last minute variation in order volumes, unpredictable machine failure and the corresponding
disparity in required and available human skills leads to poor optimization of machine and
human resources, excessive wastage of raw food materials and storage costs. The HARVEST
Project will develop and prototype a real-time, dynamic ‘Planning & Scheduling System for
Perishable Food Production’ to significantly reduce waste, improve resource utilization and to
make production more responsive to the end-customer needs. The key innovations include the
:
a) Algorithms that undertake the planning and scheduling activity to reflect the business rules
of perishable foods production, tracking and audit legislation, human and machine resource
availability and capability, and the cost of manufacturing objectives;
b) Algorithms that determine the deviation from the plan against actual tracked production
activity and which also identify the cause of the discrepancy and so provide decision support
when undertaking any remedial planning activity;
c) Distributed production machine devices that feed the operational details to the back-end
dynamic modelling engine, to enable real-time monitoring of actual against planned, and
which allow change-of-plan instructions to be passed to the machine operators; and
d) Investigation into the construction of plans and schedules that enable multiple sites to
collaborate in the optimal cost effective completion of production orders.
Development and Prototype demonstrators will be deployed and evaluated. The aim is to
confirm the suitability for resolving last minute order variation and unpredicted variability in
the available production resources while achieving optimal production cost.